Sustainable and Intelligent Manufacturing of Shearing Blades.

This PhD project is in collaboration with Lister Shearing one of pioneers in manufacturing of industrial wool shearing machines. The current process is heavily reliant on manual intervention and expertise of aging workforce at the company. The company has identified opportunities for reinventing their design and manufacturing process for the shearing blades using alternative materials and processes. The goal of this project is to identify and assess the potential designs and manufacturing processes which can enhance the sustainability and reduce the manufacturing costs of producing these blades.

In this project, the physics of the wear behaviour and material properties of shearing blades will be investigated using new metal alloys. Additionally, manufacturing routes for making blades will be assessed based on their capabilities, environmental impact and energy consumption. A new manufacturing route will be devised to reduce the number of processes whilst ensuring product quality.

Processes to be considered are a mixture of established technologies and new emerging processes such as additive manufacturing. The mechanical properties of the new blades produced via different manufacturing processes will be assessed in the context of wool shearing to understand the underlying science of shearing and the interactions between the blade material and wool. These will be done using nano/micro indentation, optical and electron microscopy, etc. as well as in-situ cutting of wool. Additionally, a setup will be developed for characterising the wear behaviour and wear pattern for the samples.